Môr-neidr

Môr-neidr is an industrial research project into the development of Lobe-Tendon Anaconda systems for South West Wales markets, using a phased growth 'beachhead strategy'.

The Lobe-Tendon Anaconda is a unique wave energy conversion technology, that converts energy from ocean waves into electricity by use of a floating, water-filled, flexible tube. The tube amplifies internal pressure waves as they travel along the tube. A power-take off system is located at the stern of the tube that converts the pressure waves into electricity.

The Lobe-Tendon Anaconda tube is made up of a durable reinforced rubber outer material combined with 100's of internal tendons made from high performance natural rubber. The internal tendons pull the outer material into a lobed cross-section. As ocean waves pass over the tube, internal pressure waves are created. The speed of the internal waves is dictated by the distensibility of the tube, which can be tuned to the ocean wave speed, to maximise energy production, or detuned from the ocean wave speed to maximise survivability.

Development activities during this project will involve:

* Development of a suite of numerical analysis tools for design and optimisation of a full-scale Lobe-Tendon Anaconda system
* A range of experimental tests to de-risk specific sub-systems
* Manufacture of a prototype Anaconda Lobe-Tendon tube
* Investigation of markets in South West Wales for distributed ocean energy and development of a business plan for targeting deployment in the Celtic Sea

The project is led by Checkmate Flexible Engineering. Partnering on the project are CGEN Engineering, Wave Venture, Swansea University and the Offshore Renewable Energy Catapult.

The project builds on the experience and innovation of companies in the region in relation to marine renewables and will deliver hardware to the region that can be used by other wave energy developers/researchers . On successful completion of the project, the team will target further experimental tests in the region, including a sea-trial at the Welsh Marine Energy Test Site, further building on the value for the region. This will be followed by targeting wave farm developments in the Celtic Sea, which have potential for £1 billion Gross Value Added to the Welsh economy by 2050\.